Study of cyclical growth and demise of Miocene coral reefs in the E. Mediterranean

We aim to test the hypothesis that the growth and death of Miocene coral reefs (c. 20-5 Ma) were mainly controlled by glacio-eustatic sea-level changes and related sea-surface temperature changes.